Cyber Security Voucher - Round 10

The Innovation Voucher from Innovate UK has helped Xenint to seek cyber security professional services to ensure cyber security and information assurance best practice is installed in our ICT infrastructure and business processes.